Prevention & Control of Infectious Diseases: Epidemiology and modelling

Technical abstract
This programme will reduce the burden of infectious diseases of farmed animals and zoonoses by studying the epidemiology of key diseases and modelling risks and the impact of interventions.